PlantSea-Pack

PlantSea-Pack will foster packaging re-use, by adopting the concept of a re-usable bottle-for-life and promoting the usage of refills of personal care goods (shampoo, conditioner, detergents) and other fluids (cleaning liquids), and support the delivery of Plastic Pact targets. PlantSea-Pack based refill-pod will dissolve in the bottle for life.

PlantSea-Pack delivered at scale will deliver multiple objectives of the Plastic Pact, as it will:

a) Provide a new non-plastic product design and investigate the feasibility and scalability of an associated business model to deliver personal care ingredients and promote ReFill at home. This will enable the elimination of millions of non recyclable plastic parts, for example the spray pumps and caps, commonly found in bottles.

b) Contribute to reducing the strain on recycling infrastructures, by eliminating complex packaging formats.

c) Raise awareness and provide educational materials on possible approaches for plastic use reduction and re-use to achieve desired changes in consumer behaviour.

d) Build a robust model for assessing sustainability and preventing substitution of plastics by less sustainable materials, using a complete life cycle and overall systems perspective.